XTRANS - PKM enabled transfer line offering flexible and adaptive machining of complex metal cast components.

An investigation into emerging parallel kinematic technology as an alternative to exsiting 3/5 axis conventional CNC solutions in the machining of complex metal cast components in the transport sector, specifically focusing on large and small volumes of single of multiple product variants.